Illuminating the Iranian Exodus: Exploring Representations of Exile Through Literature and Socially Engaged Art

Illuminating the Iranian Exodus: Exploring Representations of Exile Through Literature and Socially Engaged Art